Birmingham City University and Conway Packing Services Limited

To combine craft trades and skills with Modern Data collection and Analytics to redefine industry practice through the adoption of Smart Industrial Process Planning systems.